We Got You - Give & Get Help During Covid-19

Citizen Sector - with technology partner Tectonica - has launched a free, volunteer-built website and app that lets people give and get help from their local community in order to stay at home safely during the COVID-19 crisis. They bring together skills and understanding of community organising and digital tools to help address some of the challenges created by this pandemic.

WeGotYou aims to help reduce the demand for statutory, charitable or organisational support - and to make it as easy as possible for neighbours to help one another get what they need quickly. The app hopes to supplement and assist the incredible work already going on at a local level, including through mutual aid groups, to get help to those isolating and help volunteering activities scale through the use of digital tools while acknowledging the most vulnerable are not always online. Crucially, WeGotYou allows people to get help for others, outside their own neighbourhoods, such as a parent living in another part of the country of an elderly neighbour up the road.

1. Through the WeGotYou website, users can make requests for help for themselves or someone else, such as collecting shopping and medication or walking the dog.

1. Through the WeGotYou app, users will see the requests for help closest to them, allowing them to take immediate action.

_Kyle Taylor, Founder of Citizen Sector, said:_

_"Being a good citizen has never - in peacetime - been so essential. All around the world, people want to do their bit and relieve some of the burden on the government and charities. WeGotYou helps people be good citizens and neighbours from their phone, supplementing the incredible work already going on in local communities everywhere. If you'd like someone to bring your mum some fresh milk or to come and walk your dog, WeGotYou."_

_Ned Howey, CEO of Tectonica, said:_

_"Through WeGotYou, our team has managed to transform existing digital organising tools in the space of a week to help people get help for themselves and their loved ones. The scale of the response calls for innovative digital solutions that get help to as many people as possible as quickly as possible. We are proud to have developed part of the answer."_